Investigating reciprocal regulation of the cytoskeleton and protein translation machinery

The cytoskeleton plays an essential role in the cell as a dynamic internal framework. It imparts cell shape, routeways for intra-cellular transport, physical support, and organisation of surface receptors and related signaling factors that are sensitive to external mechanical forces. Protein synthesis is a highly complex process involving the translation of mRNAs into polypeptides by massive molecular machines known as ribosomes. In addition, a suite of adaptor-like nucleic acids called tRNAs, and a host of different translation factors are required to coordinate the manufacture of new proteins. There is growing appreciation that these two cellular phenomena do not work in isolation but rather in concert. The cytoskeleton appears to provide a scaffold for the positioning of the protein translation machinery including eukaryotic initiation factors, ribosomes, mRNAs, and aminoacyl-tRNA synthetases. In return, some of these factors have been reported to play role in organising the actin protein filaments of the cytoskeleton. Further, biochemical disruption of this filamentous network has been shown to significantly interfere with protein synthesis. However, despite these connections the cross regulation of these two complex cellular machineries remains under explored.

This project seeks to expand our knowledge of the inter-relationship between the cytoskeleton and protein translation. We will focus our attention on a key protein translation initiation factor that our preliminary data shows binds to the cytoskeleton. Importantly, when levels of this factor are significantly reduced in the cell using a technique called RNA interference (RNAi) we find there is a striking change in the behaviour of the cytoskeleton, but surprisingly without affecting the total levels of the proteins that make up the cytoskeleton such as actin. However, we find this translation factor is important for localised protein translation at key signaling hubs bound to the cytoskeleton when the cells are exposed to mechanical force. We will use a range of biological approaches including cell biology, mass spectrometry and the latest next-generation sequencing techniques to deconvolute how this protein translation factor regulates the cytoskeleton, and also modulates mechanically-induced protein synthesis. We believe this work will also shed light on general principles that explain how and why the cytoskeleton and protein translation machinery cross-regulate each other. In the long term, fundamental findings from this work may have implications for the treatment of diseases including nervous system disorders and cancer.

Technical abstract
The actin cytoskeleton transmits mechanical signals that molecular sensors, such as integrins, transduce into biochemical signals to trigger cytoskeletal remodelling and other downstream events. The cytoskeleton has also emerged as a fundamental component of the regulation of mRNA translation. Since the discovery of the association of specific mRNAs with the filamentous cytoskeletal network, there has been a growing appreciation of the interaction between the cytoskeleton and translational machinery. Knowledge of how the cytoskeleton is organised and regulated is important for our understanding of fundamental cellular functions, such as cell migration and cell division. Moreover, alterations in the organisation of the cytoskeleton and protein translation are linked to disease, including neurodegenerative diseases and cancer.

We have identified that loss of a component of the protein translation machinery leads to alterations in the cytoskeleton, including disorganisation of actin filaments and reduced number of focal adhesions, without affecting total expression levels of cytoskeletal proteins. This is associated with only small effects in steady state nascent protein synthesis but dramatically reductions in mechanically-induced protein synthesis.

These results have led to the overarching hypothesis of this proposal, that we have identified a physical/signalling link between the cytoskeletal and translational machinery, thus regulating both the spatial and temporal activation of protein synthesis and cytoskeleton remodelling. Experiments proposed in this application will examine the molecular mechanisms by which this protein regulates the cytoskeleton as well as its effects on local and global protein synthesis using a multi-disciplinary approach.

Potential impact
There are various potential economic and societal impacts of our research that will be realised in both the short- and long-term. Beneficiaries include:

Academic colleagues (Time scale: immediate and throughout the duration of the grant).

Academic publication in high quality open access journals as well as presentation at conferences will be the main methods of impact within the scientific community. Our goal is to publish results in years 2 and 3 of this grant period. In addition to publications, another form of immediate impact that can be realised throughout the duration of the grant includes personal development and recognition of the personnel involved, including invitations to present scientific work at conferences, the possibility of being awarded a research fellowship and/or research prize as well as invitation to join Editorial Board of journals. Membership of professional societies is an additional way to impact.

An almost immediate impact of the research is the generation of research materials for the use of other scientists (both local and around the UK), ranging from cell lines, molecular biology constructs and proteomic profiling results. Additionally, we plan on sharing with the scientific community and new techniques that will be developed during the duration of this project.

Biotech industries and pharmaceutical companies (Time scale 5-10 years).

Our work will reveal fundamental molecular mechanisms that lead to dysregulation of protein translation, cytoskeleton remodelling and cell migration. The list of genetic diseases caused by mutations that affect mRNA translation is rapidly growing, while it is already widely accepted that defects in cytoskeleton structures lead to various diseases, including cancer and neurological disorders. Identifying molecular mechanisms by which the protein translation machinery and the cytoskeleton regulate each other may ultimately suggest therapeutic approaches for these conditions. This means that our work is relevant for Biotech and Pharmaceutical industries. In particular, they will be potentially interested in developing novel drugs and therapeutics for patients suffering from cancer or neurological disease.

Companies and Organisations that recruit scientists. (Time scale: 3-5 years)

The proposed grant will fund a Research co-Investigator who will further develop his skills, training and expertise. After completion of the project, this researcher will be able to disseminate hisskills and contribute towards the scientific economy of the UK in the private or public sectors.

The general public (Time scale: some aspects realisable immediately, while others more long-term)

Public engagement is crucial not only for educating the public about science and but also provides benefits to research scientists, including the opportunity to get new perspectives on our work, develop our communication skills and raise the profile of our science.
Our Centre has a dedicated Public Relations Officer whose main responsibility is to identify venues and opportunities for scientists to communicate their work to the wider public. Examples of public engagement activities we will participate in include: publish academic papers that receive media coverage; participation in talks and open days which take place in Oxford to learn more about research and its outputs (for instance both as a Wellcome Trust-funded Senior Fellow at Wellcome Trust public engagement meetings, and the open days that showcase cutting edge research at Oxford and beyond.